Does maternal life history strategy influence optimal management regimes for wild salmon?

Even within a single population, many organisms show marked variation between individuals in the timing of events such as the ages at which they metamorphose, reach sexual maturity and/or first reproduce. This variation can be linked to genetic differences among individuals and/or can be a consequence of differences in early environmental conditions that shape the rate of juvenile growth and development. While different rates of juvenile development can give rise to adults that appear, superficially at least, morphologically indistinguishable, the associated variation in the age at which they reach particular developmental stages can influence both the number and form of offspring they produce. Thus individuals with a relatively fast juvenile development may produce a different kind of offspring from those that developed more slowly.

Such links between parental developmental rate and type of offspring they produce may or may not be adaptive. They could enable parents to adjust or 'program' their offspring to suit the conditions that the offspring are most likely to encounter during growth, as informed by the parents' own early life experience. Alternatively, parents that grew and developed slowly (because they were either in a low quality environment or poorly adapted to it) may be low quality adults, that then produce low quality offspring. However, as yet there has been little rigorous investigation of how offspring produced by parents with different early life trajectories actually perform in different environmental circumstances.
Whether or not the offspring of particular parents are 'tailored' to particular environmental conditions is, in addition to being of great interest to evolutionary biologists, also of considerable importance in an applied context. Managers responsible for animal reintroduction and supplementation programmes need to know whether offspring from particular kinds of parents would perform better in some environments than in others. In wild fish management programmes, for example, variation in the previous life history of the parental broodstock is not currently taken into account when deciding where to release eggs or fry.

This project, which is an application under NERC's Knowledge Transfer Partnership Scheme, involves a collaboration between fish biologists and managers to address this issue. It will be one of the first to test experimentally in the natural environment whether parental development rate in salmon influences the viability of their offspring under different environmental conditions - and, importantly, whether taking this into account can directly improve the success of re-stocking programmes. By using a series of experiments in which the fate of eggs from different kinds of female are evaluated in natural rivers, it will test whether female salmon that took longer when juveniles to reach the stage when they migrate to sea produce offspring that are best suited to less productive parts of a river catchment, such as areas of lower nutrient supply or higher altitude. It will then test whether use of this information can improve the methods that fishery managers use to supplement salmon populations by stocking out of eggs.

Potential impact
This project will be one of the first to test experimentally in the natural environment whether parental development rate influences the viability of offspring under different environmental conditions - and, importantly, whether taking this into account can directly improve the success of fisheries reintroduction and supplementation programmes.

The project will be of fundamental interest to all ecologists, evolutionary and developmental biologists interested in local adaptation and maternal effects, as well as fish biologists interested in the dynamics of wild fish populations. These will be informed of the results of the project through scientific papers and conference presentations.

However, the project should also be of direct benefit to a range of Governmental, Industrial and Charitable bodies involved with the management of freshwater ecosystems. One of the main anticipated outcomes of the project is information on the most effective way to stock river systems with eggs, and so this information will be of direct interest to the many organisations involved in the restoration and supplementation of fish populations through stocking. The Partners already have very close links with these different organisations, and so we have planned a range of different activities that will inform, educate and prompt dialogue with them, including (1) a workshop with representatives of Marine Scotland and all the Scottish Fishery Trusts and Boards to devise an agreed protocol for stocking of salmonid fish, (2) articles in the trade magazine for fisheries management professionals, (3) information sheets to be distributed via Marine Scotland's Freshwater Laboratory, and (4) talks at the annual meeting of Trust fishery biologists. This diversity of approaches should ensure that suggestions for improvements to stocking practices can be discussed and evaluated/put into practice very quickly by a broad range of fisheries managers.

The topic of fish (especially salmon) conservation is also of great interest to the general public, and so members of the project team will be involved in talks to adults via Cafe Scientifique and to school children via the hugely successful 'Clyde in the Classroom' programme. This diversity of activities will ensure that the main results of the project will very quickly be disseminated to a wide audience.